Redefining the finite element

The Ciarlet definition of a finite element has been core to our understanding of the finite element method since its inception. It has proved particularly useful in structuring the implementation of finite element software. However, the definition does not encapsulate all the details required to uniquely implement an element, meaning each user of the definition (whether a researcher or software package) must make further mathematical assumptions to produce a working system. We aim to propose an augmented mathematical definition that solves this issue and develop associated computational tools.
One consequence of this incomplete specification is that different software packages are not interoperable. An example of desirable interoperability is between solver software and visualisation software. Currently, visualisation software such as VTK has a limited set of elements that it can visualise, the visualisation of more complicated function spaces must be done by projecting into the understood spaces. Addressing this issue, we are developing a software package that allows the expression of finite elements in the new complete definition using a domain specific language. From this representation, the package will provide an unequivocal description of the element that any software can interpret. In particular, this would enable visualisation software to understand new function spaces arising in general relativity and materials science that it does not currently understand.
A further use of the software package will be the quick prototyping of new elements. In most current finite element software, a user needs a very strong understanding of the internal design of the package to implement a new element. The proposed software will allow the definition of a new element and its use to solve a finite element problem in a single user facing program.
This project falls within the EPSRC Numerical Analysis research area.